Vacuum transitions in gravity and string theory

Field and string theories typically include many scalar fields with potentials exhibiting many minima or vacua that corresponds to de Sitter, anti- de Sitter or flat universes depending on the sign and value of the potential at the minima. This has been called the cosmic landscape in which each vacuum represents a different universe and the transition is usually triggered by the formation of bubbles for which the interior is one universe and the exterior another universe. Similar to black holes, quantum transitions among the vacua offer a theoretical laboratory to study quantum gravity effects in a concrete physical system. These transitions have been studied mostly using Euclidean techniques which are very limited.

This project involves the use of the Hamiltonian approach to gravity as an effective field theory. There are many unanswered questions that can be relevant for early universe cosmology if our own universe is one of these vacua. That means that the beginning and end of our universe may be a vacuum transition. Questions related to the curvature of our universe, the possibility of transitions from Minkowski to de Sitter (creating a universe from the laboratory, etc.) are not yet answered. Following the Hamiltonian approach with the help of new techniques developed for black hole physics that can be incorporated to vacuum transitions will allow us to determine the probability of the transitions, the curvature of the bubble universe, initial conditions for cosmological inflation, etc.